LECORB

Current assistive robotic systems are bulky pieces of equipment focusing on on passive movements based on forced grip and have

limited intention detection capabilities. They have been designed mostly for specific heavy duty activities or for therapeutic

rehabilitation, and not for supporting activities of daily life.

In contrast, Iron Arm is a light and egonomic soft robotics device with intention detection and mechatronic actuators that can be

used to support personal activities of daily life for elderly users, allowing them to maintain muscle strength and increase their life

expectancy and quality of life, as well as helping them to recover faster from injuries or other hand or arm mobility impairing

diseases.

Iron Arm targets two primary market segments:

• The end-user market, where the device can be purchased by healthy older adults and frail older adults (suffering from chronic

conditions) with a weakness in the upper body but without mobility-related pain to support activities of daily life.